Zero Emissions Range Extended Powertain for Electric Vehicle

This project builds on Intelligent Energy's proven class leading hydrogen PEM fuel cell technology with a focus on improved performance, efficiency and manufacturability. Suzuki GB are a partner in the project, with the principle exploitation route for the fuel cell system being via the two-wheeled scooter market.
In addition to the development of the fuel cell system, a fleet trial of hydrogen fuel cell Suzuki Burgman scooters is currently underway in London. This will provide invaluable real world usage data on both the performance of the scooter and hydrogen fuelling experience. In turn, this will feed into the development of the fuel cell system and scooter. Cenex will conduct an application study to identify key requirements and markets for the hydrogen fuel cell scooter.